Interactive Projected Displays ROI

Hardy & Ellis Inventions LTD have developed a unique technology that can effectively transform any surface in a room into a computer interface. Rather than relying on mobile devices, you can get all the benefits of digital technology just by being in the space. There are hundreds of possibilities this unlocks, for example: gamifying retail environments - find the right clothes and get a discount; digital cocktail menus for ordering in noisy environments; safety overlays for high risk industries, such as production and manufacturing; in addition to wayfinding and digital tourism. This project aims to identify the most promising application scenarios, develop these to high standard, and demonstrate a clear return on investment. We will ensure that the designs are a suitable and positive technology to include in future public spaces.